Changing 'the change': Representations of menopause on screen

Changing the Change will be a creative, intersectional exploration of the menopause narrated through
oral histories, contemporary representations and archive. Menopause as a topic has been discussed by
feminist writers and now has a higher profile than formerly in media representations. However, its
current visibility lies within gendered discourses of wellness, medicine and resistance to ageing, which
continue to devalue older women at a time when many are vulnerable to redundancy and poverty,
compounded by the pandemic. This practice-led project will investigate how the physical change is
shaped and experienced through culture and the politics of gender, race, class and post-feminist
conceptions of identity and agency. Through one single screen and one installation documentary
iteration, methods for the creative use of oral history will be developed to address questions of ethics,
narrative ownership and the relation of sound and image when using first-person accounts in
documentary.